Next Generation Communications Networks and Applications

The next generation of communications networks is expected to offer a variety of services enabled by developing technologies in mobile, wireless, and quantum systems. Aside from the technological advances that we need for relevant devices, at the system level, we need to come up with design solutions that are compatible with the existing infrastructure for telecom and computing systems. This requires a new approach to quantum enabled telecom, where for instance ideas from connectionless packet switching is embedded into our design. Similarly, the structures of data centres and cloud computing services need to be generalised to adapt to new changes in the technology. In this project, we delve into some examples of such systems and attempt to reduce the requirements on the quality of devices needed to find some mid-term solutions that, while not necessarily fully scalable, offer some advantages over existing systems. The results pave the way for future generation of such systems.